Whole Slide Image Analysis for Personalised Treatment Insights

This PhD project seeks to contribute to Whole Slide Image-based survival estimation and analysis. In our first study, we present a new Convolutional Neural Network architecture for a rare cancer dataset, epithelioid peritoneal mesothelioma, demonstrating improved accuracy by using a feature extractor network with more layers and strategically pruning downstream classification layers to reduce overfitting on limited data. Our second study demonstrates the predictive performance gains achieved by using digital pathology foundation models over general-purpose feature extractors and proposes a feature concatenation strategy that fuses multiple embeddings and can achieve further accuracy gains. Currently, we are exploring alternative deep learning architectures beyond Vision Transformers to predict gene expression profiles directly from Whole Slide Images. By identifying key genes associated with survival, we aim to support clinicians in stratifying patients and informing treatment decisions. Overall, this PhD project contributes to the wider medical imaging field through leveraging domain-specific foundation models and architectural optimisations.